The challenges facing African lions: human and environmental impacts

"The rapid growth of urbanisation and anthropogenic stressors on African lions (Panthera leo) is negatively impacting population numbers and fragmenting their natural habitats for agricultural and communal use. While protected areas within national parks can help support isolated populations, they are also known to limit access to valued resources such as water, prey, mates and increase exposure to humans situated around the boarders. The Kgalagadi Transfrontier Park (KTP) has a semi-arid climate, receiving low amounts of rainfall and therefore limited surface water available for wildlife. Implementation of veterinary fencing and agricultural practices have also prevented wildlife access to natural water sources outside the reserve, therefore artificial water holes were developed to compensate for this loss and to act as wildlife hotspots for tourism.

Due to the increase in farming practices around the Kgalagadi, geochemical cycles of the environment become altered, and pollution of these waterholes with potential toxic elements (PTE) and pesticides is a key concern when looking at wildlife health and population dynamics. To understand the true extent of how PTE may be affecting African lions, it is necessary to observe tropic levels within the KTP to view prey preference of lions and observe how toxins are transferred from the water to these prey species, and how toxin levels change with trophic position.

Lions have also been recorded depredating on livestock within and outside the reserve, resulting in retaliatory killings which further affect these small populations. To protect the economic livelihoods of pastoralists while preventing population decline in lions, it is important to understand the ethological drivers of African lions and explore why they are predating on livestock over their preferred wild prey choice. Observing the differences in prey availability during the wet and dry seasons at KTP, alongside potential effects of PTE on behaviour and lion stress physiology may give insight into lion coping mechanisms and explain increases in livestock depredation.

The studies objectives are:

1. To observe potential differences in movements and home ranges between the wet and dry season
2. To identify and quantify the primary prey species of African lions in different seasons using stable isotope analysis
3. To measure the concentration of toxic elements in waterholes compared to rainfall
4. To investigate the relationship between lion and prey levels of toxic elements, and understand which species contributes most to toxin exposure
5. To assess the potential health and behaviour implications of toxin exposure on lions
6. To relate faecal glucocorticoid metabolites and behaviour in lions to prey availability in different seasons to understand potential influxes of livestock depredation

"